Virus Life Cycles at Multiple Scales: Virus-host interactions controlling species-specific outcomes

Technical abstract
This project is a Topic within the larger Institute Strategic Programme: Virus Life Cycles at Multiple Scales. This Topic has been influenced by COVID-19 which focussed attention on understanding barriers to species jumping by viruses. Pirbright works on many animal viruses, some are restricted to individual species, others have broad host ranges and some the ability to infect humans (zoonoses). We will examine a range of such viruses in this topic, to identify and understand the viral determinants of host range, investigating receptor usage and the, as yet unknown function of viral accessory and non-structural genes associated with host range. In addition, infection with the same virus often produces alternate outcomes in different susceptible host species. The explanation for such differential pathology has not yet been provided for any natural virus-host system and remains one of the biggest outstanding questions in comparative infection biology. We will compare virus-host interactions and host restriction factors in such hosts at the level of the infected cell by using CRISPR knock out and interferon stimulated gene (ISG) expression libraries and cutting-edge ‘omics and in silico approaches. We will combine the use of in vitro models that correlate with in vivo observations for pathogenesis (differentiated cultures, organoids and ex vivo tissues) with understanding of differential immune responses in the complementary ISPG “Host Responses to Viral Infection”, to understand the complex biology of comparative pathology. This is a unique opportunity to gain fundamental insight in an area that human virology cannot address.

Anticipated outcomes from this topic are: 1) Identification of novel host restriction factors that control virus tropism in mammals and insects; 2) Understanding how virus-host interactions and the interferon system influence comparative pathology, 3) Development of in vitro models for pathogenesis which correlate with in vivo outcome.